Tissue damage and repair - Animal Diseases, Genetically Modified Organisms, Regenerative Medicine, Underpinning Cancer Research, Stem Cells

Technical abstract
We will study the molecular players involved in disease that are often the same as those required for normal growth and development but are inappropriately activated or mutated. In addition, we will exploit this knowledge to develop new and better disease intervention strategies for application in both animal and human health. The objectives of the theme are: To assess role of bone mineralisation and growth in relation to skeletal disease. To characterise novel mediators of vascular calcification. To characterise role of stem cells in tissue repair. To develop animal models of disease. To identify genes characteristic of mesenchymal cells and the factors which regulate them.